Novel Biofeedback Device Regulating Arterial Pressure

We are developing a novel implantable medical electronic device for drug-free control of Blood Pressure. We are, therefore, addressing a major global health challenge as high Blood Pressure (hypertension) is a major cause of stroke, heart/kidney failure and dementia. 1-in-3 people are hypertensive, the prevalence being highest amongst the older population; with close to 70% of the patients with high Blood Pressure being above the age of 60. Currently, close to 11% of the global population is aged 60 years or over and is estimated to reach nearly 22% by 2050. Our device assists the body to remain healthy by monitoring and controlling biological processes within their normal safe ranges – using a mechanism of biological feedback to attain and track the desired level. The design of our novel device is based on electronic versions of the biological cells normally controlling the function in a healthy body, and like them are analogue (not digital) meaning they respond instantly and use little power. During the project we will optimise the design of the electronics and collect data on the safety, feasibility and efficiency of our device in controlling Blood Pressure.